The University of Leeds and Andel Limited KTP 22_23 R2

To develop ground surveying technology and cutting-edge data analytics that will enable bespoke installation and ensure performance of a novel flood barrier (FloodWall).
FloodWall is a modular, low-cost, perimeter flood defence system designed to give long-term peace of mind to homes and businesses at threat from local flood incidents.